Customisable 3D printed and recyclable footwear

* 3D printing technology has revolutionised the manufacturing industry, offering numerous benefits including reduced waste, cost-effective production, and unique designs. In recent years, 3D printing has extended beyond its initial applications in the aerospace, automotive, and medical industries.
* By utilising 3D printing technology, and a sustainable manufacturing process, this project aims to address the environmental issues posed by the traditional footwear manufacturing industry, where a significant amount of waste is generated during production.